Anomie: VR Therapy

Nina Salomons is the co-founder of Anomie. She has worked in the UK's immersive scene since 2016\. She has worked for innovative companies using immersive technologies, organised hackathons and meetups, been a journalist in the immersive tech and led several initiatives focused on making the sector more accessible and inclusive.

Anomie is a VR real-time therapy solution, a platform with customisable and flexible VR tools to make VR therapy effective for various forms of therapy. Made for thousands of therapists who are struggling to have remote sessions using video calls. It's foundations are built on clients creating scenarios and worlds for therapy sessions. Regain control of your remote therapy sessions, make your client feel safe, customise their tools, break down stigmas and break through language barriers with VR.

The vision of Anomie is to use immersive technologies to create positive narratives and bring mental health care into the future. Use safe, remote and effective immersive VR therapy to change your narrative and perspective with Anomie.